ORA: Understanding and Preventing Youth Crime (UPYC)

UPYC is a theory-testing comparative survey of schoolchildren's experience of, and attitudes to, crime and substance use, covering France, Germany, the Netherland, the UK and the United States of America. The study forms part of the International Self-Report Delinquency Study, covering some 25 to 30 countries, mainly in Europe but also from other continents. Four of the five applicants are members of ISRD's Central Coordinating Team (CCT). The study's overall aims are to chart variations in self-reported offending and experience of crime as victims, to test the relative value of different theoretical perspectives for explaining these variations, to develop and test more integrated theories of youth offending and to draw out the implications for youth justice policy in the five countries. In order to do this, surveys of school-children will be mounted in a sample of cities across the five countries The study will contribute to the development of an integrated theory of youth offending, and will trace the implications of this for youth justice policy.

Potential impact
Who will benefit from this study? The study is designed to have an impact on politicians, officials, strategists and practitioners.

How will they benefit from this study? There are two ways in which the study will be of value to this audience, and help them devise better crime control policies.

1. First, it will provide them with a comparative theoretical perspective within which to think about youth crime.
2. Secondly it will help them understand the detailed contours of youth crime, cross-country variation in youth crime, and variations in responses to it in different countries.

The team has considerable experience and success in reaching policy audiences, measured against citations in policy documents, and our networks reach quite deeply into government departments, and associated organisations such as inspectorates. Some of the applicants also have good links with the European Commission. We are confident that we can package material from the project in ways that are accessible to policy, and that we can 'market' this material effectively at national level in each of the five countries.

We have budgeted in our proposal both for the preparation of (web-based) policy documents and for participation in policy and practitioner conferences and seminars in each country, and for dissemination to supra-national institutions such as the EU Home and Justice directorates.

The project will have a broader social impact by potentially improving youth policies which will better the well-being of teenagers in general.